How pitch is used to understand speech in multi-speaker environments

Background
Difficulty with hearing is very common; one in five adults in the UK have hearing loss, and it becomes increasingly common as we age. Even a mild hearing difficulty can cause serious disability by interfering with our ability to communicate in social settings. This is detrimental to quality of life and can affect other parts of health, particularly cognitive decline, and mental health. Treating hearing loss is thought to be an important opportunity to prevent dementia.
Limitations of existing treatments
Hearing loss is usually treated with hearing aids. These devices boost the volume of incoming sounds so that the brain receives 'normal' volume levels. However, people with hearing loss find it most difficult to hear in noisy settings, for example, following a conversation in a crowded room, restaurant or busy street, because all the voices and sounds arrive at the ear as a mixture. Hearing aids provide limited help for users trying to understand conversations in these environments and therefore often end up unused. This suggests that people with hearing loss may also suffer from a more complex problem with how their brain processes sounds in noisy environments.
My research aims
My research aims to better understand these processes and how they go wrong. One of the main strategies our brain uses to identify a single voice in a noisy environment is to focus attention on the tonal quality, or "pitch", of the voice you want to listen to. There are several features of sound waves that can give rise to our perception of pitch, but it remains unclear which of these contribute most strongly to hearing speech in noise. Even less is known about how our use of these pitch cues changes with ageing and hearing loss, which may account for many of the hearing difficulties experienced by these patient groups.
Study approach
My study will bring together the expertise of Auditory Neuroscientists, Experimental Psychologists, and Ear, Nose and Throat Surgeons at the University of Oxford to provide new insights into how our brain attends to a single voice in crowded rooms. I will ask participants to listen to sentences in the presence of other distracting voices. They will report the final words of the target sentence so that I can measure how well they hear speech in noise. Volunteers will be adults of all ages and varied hearing ability. I will use computer programs to change the pitch features of these sentences so that I can determine which pitch cues are the most important to listeners' performance. I will also use non-invasive sensors placed around the head to measure participants' brain activity during this listening task, highlighting distinct ways in which patients with hearing loss perceive and control attention to pitch cues.
Potential applications and benefits
I will answer fundamental but currently poorly understood questions about how the brain uses pitch cues to process voices in noisy environments. These findings are expected to be directly translatable to improved diagnostics in the medium term, and will refine and improve the treatment of hearing loss in the long term.